Emm - Digital Health & Hardware Menstrual Solution - Experimental Development

Emm's mission is to deliver better outcomes in women's health through the development of new technology. We are building a new menstrual product - one that integrates biosensors into a convenient reusable form factor and unlocks actionable insights into a user's reproductive and gynaecological health profile. The product also serves as a platform for research to enable further understanding of menstruation.